SECAP: the South-East Clinical Academic Partnership

The South-East Clinical Academic Partnership (SECAP), led by the University of Oxford with Southampton, Portsmouth, Brighton and Sussex Medical School (BSMS), and Kent & Medway Medical School (KMMS), will provide a coordinated regional scheme to support clinical academics at key post-doctoral “pinch points”. Building on a strong NIHR Integrated Academic Training (IAT) infrastructure and close linkage with the regional Deanery, SECAP combines mature biomedical discovery environments (Oxford, Southampton) with newer coastal and rural medical schools (KMMS, Portsmouth, BSMS) to widen access to discovery and early translational research within MRC remit. Existing strengths include major MRC-aligned research portfolios, NIHR BRCs, Clinical Trials Units, Experimental Medicine facilities, and proven bridging and release-time schemes such as Oxford’s NDM Career Development Scheme and Southampton’s Research Leaders Programme (RLP).
Two competitive award streams are proposed, funding around seven Fellows per annum with planned geographical spread, aligned to MRC remit. Post-PhD Transition Fellowships and Research re-entry Fellowships will provide 0.2FTE to 0.5FTE protected time, with structured mentorship, refresher and upskilling opportunities, and the opportunity to apply for small consumables grants. Fellows will undertake short exchanges across partner organisations, quarterly networking and cohort-building activities, targeted grant-writing training, flexible travel allowances, research design clinics, and assured delivery of funded research time via job-plan addenda. Matched funding is offered from the Mental Health Translational Research Collaboration, the Southampton RLP, and University Hospital Sussex charity for eligible Fellows.
Locally and regionally, the scheme aims to increase fellowship and grant submissions, honour protected research time within job plans, deliver academic outputs, reduce geographic inequity (particularly for coastal and rural clinicians), and integrate successful release-time models across institutions. Nationally, SECAP provides a transferable scalable model, contributing to RACR pilot aims.
SECAP will be led by an Oxford-based Secretariat (OUCAGS) under a formal Collaboration Agreement. A multi-professional Steering Board will oversee delivery, risk, finance, EDI and compliance. Annual calls will use Expressions of Interest followed by concise full applications, assessed by independent conflict-managed panels against a published rubric covering remit, career rationale, research quality, environment, EDI, deliverables, employer commitment, and next-step trajectory. Funds will be pooled and awarded competitively region-wide, with targeted support to under-served professions and specialties.
An embedded EDI strategy, led by an experienced EDI Manager, spans governance, operations, and awards. Measures include accessible calls, inclusive language, anonymised shortlisting where feasible, bias-aware trained panels, flexible and part-time awards, recognition of non-linear careers, hybrid events, and targeted network outreach (health and care professionals, primary care, and under-represented groups). EDI data will be collected, benchmarked against existing schemes, and used for continuous improvement.
SECAP Fellows will benefit from a rich research environment, named regional mentors and supervisors, personalised development plans, and access to statistics, data science, experimental methods, leadership and grant-writing training. We anticipate strong demand, and a rich return on investment, as demonstrated already by the Southampton RLP.